VIDEO-MESH II

Rinicom's VIDEO-MESH II proposes to develop a novel surveillance system, integrating HD
dual optical-thermal cameras and a robust mesh communications system, to enable the
distribution of multiple high-quality live video streams to authorised devices, real-time
wireless broadband transmission and seamless access to video meta data and information
exchange.
VIDEO-MESH Development of Prototype (VIDEO-MESH II) will design and implement the
new dual-cam system, as it provides direct device-to-device broadband communications and
adds the network access point functionality, resulting in the ability to rapidly and effectively
extend the network reach without requiring additional investments or modifications to the
existing physical infrastructure. VIDEO-MESH II will deliver a technologically-innovative
prototype that validates the system's network performance and scalability towards the
dynamic connection of multiple information producers (e.g., dual-cam systems, third-party
camera systems, remotely operated systems) and consumers (e.g., mobile stations, unmanned
vehicles).
Rinicom's VIDEO-MESH will be the FIRST EVER HD optical and thermal camera
supporting wireless mesh broadband networking, at a highly competitive price. It innovatively
combines the added value of dual HD cameras in surveillance with Rinicom's proprietary
mesh networking, COFDM robust waveform and smart video analytics to create a truly gamechanging
surveillance asset, supporting a seamless network of (mesh-compatible)
interconnected systems that sustain high-throughput data sharing exchange, automatic
detection and tracking and communications relay to third systems.
VIDEO-MESH II cutting-edge innovation will impact the surveillance market, introducing a
unique, high performing, adaptive, secure and cost-effective dual-cam mesh networking
surveillance system that is beyond the current market state-of-the-art and delivers improved
protection of citizens, critical infrastructures and border control.